Cybersecurity Voucher

CHIARO aims to bring product innovation to the area of personal wellness.We require the services of an individual or company who has an in depth knowledge of setting up and maintaining a secure data platform which will fully protect a user's data while it resides on their device and the cloud.This individual will need to be familiar with mobile development platforms (e.g. iOS and Android) and server side technologies. Furthermore, they will need to have an in depth knowledge of best practice methods for digital security - such as the various ISO standards regulations that are required for online products.